From Memories to Legacies: Transforming Heritage Stories with TELL's AI

Recognized as a leading parenting app with over 400,000 downloads, TELL is dedicated to enriching family connections and preserving cultural heritage through storytelling. The app offers a unique platform for families to share memories, from Grandfather's WWII adventures to the story of how Mom & Dad met, or little Johnny's first book report.

Our forthcoming project focuses on the development of an AI Story Maker, a groundbreaking feature that will personalise family narratives like never before. Leveraging the app's widespread use for sharing family stories, this new AI will craft unique tales from user responses to simple prompts. This technology transforms cherished family memories about people, places or anecdotes into beautifully illustrated, narrated books, creating tangible keepsakes for families.

This innovation is at the heart of TELL's mission, fostering family bonds and celebrating diverse heritages. By allowing users to preserve and share their legacies through personalised, printable stories, we're not just bridging generational gaps; we're setting a new standard in the UK publishing industry. This initiative promises to open significant revenue streams for TELL, reaffirming our commitment to merging technology with the timeless art of storytelling.